Sustainable cooling hub for small-scale fisheries in Indonesia

Indonesia is the largest archipelagic country and the second largest producer of seafood in the world. Yet Indonesia's coastal communities, which mostly consist of small-scale fishers, are home to nearly a third of the country's poorest. Small-scale fishers have lacked access to the technology and resources required to preserve their catch from their rural locations to the markets. This results in up to 35% of seafood pre-consumption lost. Thus, access to cold chain technology is vital to mitigate this problem.

The project aims to design a sustainable cooling hub that can cover cooling services in small-scale fisheries. The hub will maximise the renewable energy potential through solar energy utilisation and energy storage.

The project has the potential to deliver outcomes and impact energy access through the optimised design of a sustainable cooling hub. The optimal design will consider the technical, financial, and environmental performance, ensuring an efficient, affordable, and clean cooling solution. This will significantly improve energy access to households in most small-scale fishing villages.